Cotton Mouton

Cotton Mouton Diagnostics Ltd CMD is developing a highly innovative magneto optical sensing platform that exploits changes in the rotational behaviour of magnetic reporters naturally occurring or artificially introduced observed via the Cotton Mouton effect. CMD is applying the technology to the field of in vitro point of care PoC diagnostics. Long running research programs funding of 2M from the EU and Gates Foundation have already developed and field tested, on more than 1,000 patients, a malaria in vitro point of care PoC diagnostic. Building from the excellent platform utility demonstrated in these niche clinical studies CMD aims now to develop a disruptive and generic multiplex detection platform targeting human and veterinary in vitro PoC diagnostics. This project will see CMD recruit and develop management, advisory and technical teams so as to deliver a fully functional and commercial investment ready technology company within 18 months. Aid for Start ups AFS will deliver added value to an existing Innovate MedTech Launchpad project, which is focused on the development of a multiplexed sepsis PoC diagnostic, by supporting commercial and regulatory aspects of product development whilst also resourcing the technical development of two further products and an experienced business team to explore market opportunities and product commercialisation.